The immobilities of gender-based violence in the Covid-19 pandemic

One particularly concerning consequence of the Covid-19 crisis is the reported surge in domestic
abuse. This transdisciplinary project seeks to produce understandings of domestic violence in
relation to gender-based violence (GBV) and immobilities in order to produce insights that can be
converted to policy. It does so through the creation and analysis of personal stories detailing
experiences of GBV across the UK at different stages in the Covid-19 crisis. The Covid-19 lockdown
has focused attention on domestic violence and its relationship to constrained mobilities.
Understanding domestic abuse within the frame of GBV allows us to look across the multiple sites
of felt violence that have been reconfigured. It is critical that we understand and deliberate GBV in
these redefined spaces in order to invigorate policy responses to domestic abuse and other GBV
within the current crisis and beyond. This research does so through the analysis of told and untold
stories of GBV in relation to the complex interdependencies of immobilities. The project
investigates how im/mobilities precipitate gendered violence, both felt and experienced and how
embodied experiences become situated in mobile spaces - inside, outside and online - in the
context of the Covid-19 pandemic. The project combines analysis of existing stories (in the public
domain already) with directed original life writing, supported in creative writing cafes, to develop a
form of autoethnography that values narrative accounts of experiences of GBV at different stages
of the pandemic and reveals inequalities. These stories will be valued as part of the critical
research through academic outputs as well underpinning online conversations with policymakers
and professionals with a view to producing tangible policy recommendations.